Fresh-Film: Fully recyclable flexible food-packaging - Embedding Packaging Innovation into the Mid & North Wales food-cluster

The global food industry faces pressure to reduce single-use plastics and improve packaging recyclability. In the UK, plastic packaging tax rates will rise above £220 per tonne in 2025, while commitments such as the UK Plastics Pact target 100% recyclable or reusable packaging by 2025 and a 70% effective recycling rate by 2028\. However, multi-layer formats containing PVOH or aluminium foil linings remain a significant challenge. These composites need specialised recycling, yet many consumers are unaware, leading to contamination, landfill disposal, and methane emissions.

Currently, the UK has around 1,640 recovery and recycling facilities, including some specialised operations. Veolia alone runs 7 certified in-vessel composting (IVC) sites and 5 open windrow composting facilities, which form part of the infrastructure for processing biodegradable materials. Although the number of industrial composting sites nationwide is increasing, capacity remains limited, contributing to challenges in managing compostable packaging waste. Combined with low public awareness, this restricts effective recycling and composting, underlining the need for alternative packaging that works within existing systems.

Seaweed offers a sustainable alternative. It grows rapidly without freshwater, fertilisers, or pesticides, absorbs carbon dioxide, and supports marine biodiversity. Unlike existing plastic-free films that are limited to niche applications or require industrial composting, our materials are engineered for compatibility with both paper recycling and home composting. They match the performance of problematic PVOH and aluminium laminates, enabling use in mainstream food packaging supply chains.

This project supports the industrial development of a seaweed-derived packaging film, combining cutting-edge bioprocessing with local supply chains. By replacing fossil-derived plastics and aluminium foil with renewable seaweed-based films, the initiative advances circular economy principles and addresses key environmental issues in packaging waste.

Economically, the initiative supports regional development, creating skilled jobs and embedding new value chains, while contributing to Wales's blue economy. It demonstrates how innovation can satisfy regulatory pressures, consumer demand for plastic-free solutions, and position North Wales as a sustainable materials leader.

This project complements regional agri and food clusters. North Wales hosts world-class innovation hubs (e.g. Aber Innovation), food producers, packaging supply chains, and expertise in plastic-free polymers, making it well-placed to pioneer next-generation packaging. Focusing locally enables collaboration with food businesses and the use of regional facilities, strengthening the sector. The project builds on prior Innovate UK and Welsh Government support, moving from laboratory success to pilot-scale, refining technology to meet customer needs and supply chain requirements, and accelerating commercial adoption.